The Shackleton Range of East Antarctica: unravelling a complex geological history via an integrated geochronological, geochemical and geophysical appr

The proposed project is a multidisciplinary geochemical, geochronological and geophysical study on rock collections and aeromagnetic data from the remote Shackleton Range of East Antarctica. This detailed analysis will substantially improve the geological understanding of the region and allow us to evaluate its role in the assembly of Antarctica.
A multi-national effort to determine the geological evolution of the Shackleton Range in East Antarctica was conducted over 25 years ago during two summer expeditions involving several teams of European geologists (Euroshack Expedition). The result was impressive: a unified geology map and an exhaustive collection of rocks and fossils from across the mountainous region, and an analytical programme highlighting its complex history (Tessensohn and Thomson, 1999).
Geological investigations since the Euroshack expedition have been limited, with the most comprehensive studies carried out by Will et al. (2009, 2010). This work has highlighted that the Shackleton Range is situated at a geological crossroads: traces of former mountain building events, many responsible for the suturing of crustal units and the assembly of the East Antarctic continent, either cross the Range or trend toward it (Figure) and have demonstrated that it and East Antarctica form key components in global paleogeographic reconstructions (Liu et al., 2018).
Remote sensing and geophysical surveys conducted since the Euroshack expedition have highlighted evidence that the tectonic history for the Range is incomplete. Some areas have distinct magnetic responses yet rock exposures from these regions are largely unstudied, whereas other areas indicate a greater complexity than current tectonic models suggest. Importantly these unique geophysical signatures apparently continue into the interior of East Antarctic, indicating that an improved geophysical understanding of the Shackleton Range would help underpin a more comprehensive tectonic framework for East Antarctica within the context of supercontinent reconstruction.
The student, based at the British Antarctic Survey (BAS) in Cambridge, will use the 1990's rock collection of the geophysically distinctive units held at BAS. Using the state of the art geochemistry and geochronology facilities at St Andrews University, a diverse set of isotopic compositions will be measured on grains, portions of grains for a variety of different minerals (e.g. U-Pb and Hf isotopes in zircon) and supplemented by whole-rock major and trace elements geochemistry. The student will use these data to update the geological evolution of the Shackleton Range, focussing on constraining the age and conditions of metamorphism and magmatism associated with the former mountain building events. The student will develop a high level of expertise in the use of mass spectrometry for isotopic and elemental analysis. This work will be carried out in close collaboration with the supervisors Gardiner (St Andrews), Riley (BAS) and Flowerdew (CASP) and the student will be embedded in research teams at both BAS (Cambridge) and St Andrews University.
The improved understanding of how the various geophysical signatures developed and what they represent, contextualised into a comprehensive geological and tectonic history for East Antarctica and formerly adjacent regions, by the extrapolation of the geophysical anomalies away from the Range. In close collaboration with Ferraccioli (BAS), the student will be provided with enhanced training in the processing and interpretation of airborne geophysical data to evaluate the broader tectonic setting of the Shackleton Range. A possibility of comparative fieldwork in either the Gawler craton (Australia) or Kalahari craton (southern Africa) (Figure) will enable a broader view of the Proterozoic sequences.
Overall the proposed project will determine a geological and tectono-metamorphic history of the Shackleton Range and evaluate its place in the assembly of East Antarctica